The role of mitochondria in neuroinflammation

mitochondrial metabolism in inflammatory cells has important implications for understanding of neuroinflammation, a hallmark of neurological disorders such as Multiple Sclerosis, Alzheimer's and Parkinson's.